EMAGE LIVE: AI-Enhanced Super App for African Music Discovery and Metaverse Experiences

EMAGE LIVE stands at the forefront of innovation, merging Artificial Intelligence (AI) and the Metaverse to revolutionise the way African music is discovered and enjoyed worldwide. Our AI-enhanced super app is meticulously designed to offer personalised music discovery, tapping into the rich diversity of African music genres, from the vibrant beats of Afrobeats to the soulful rhythms of Amapiano and beyond. By analysing user preferences and listening habits, EMAGE LIVE delivers tailor-made playlists and recommendations, ensuring every listener finds their perfect musical match.

Beyond music streaming, EMAGE LIVE offers immersive Metaverse experiences, hosting virtual concerts and cultural events that allow fans to engage with their favourite artists in novel, interactive ways. These virtual gatherings break down geographical barriers, creating a global community of music lovers united in their appreciation for African artistry.

Our vision extends to empowering African artists, giving them a dynamic platform to reach an international audience, thereby fostering cultural exchange and appreciation on an unprecedented scale. EMAGE LIVE isn't just an app; it's a movement towards a more connected, musically diverse world where technology and tradition harmonise to create unforgettable experiences.